Surgery enabled by ultrasonics

The range of surgical tools for interventional procedures that dissect or fragment tissue has not changed significantly for millennia. There is huge potential for ultrasonic devices to enable new minimal access surgeries, offering higher precision, much lower force, better preservation of delicate structures, low thermal damage and, importantly, enabling more procedures to be carried out on an out-patient or day surgery basis. To realise this potential, and deliver our vision of ultrasonics being the technology of choice for minimal access interventional surgery, a completely new approach to device design is required, to achieve miniaturisation and to incorporate both a cutting and healing capability in the devices. By integrating with innovative flexible, tentacle-like surgical robots, we will bring ultrasonic devices deep into the human body, along tortuous pathways to the surgical site, to deliver unparalleled precision.

Unsurpassed precision in challenging neurological, skull-base and spinal procedures as well as in general surgery is attainable through tailoring the robotic-ultrasonic devices to deliver the exact ultrasonic energy to the exact locations required to optimise the surgery. We will achieve this by quantifying the effects of the ultrasonic excitations typical of surgical devices in tissues, at and surrounding the site of surgery, in terms of precision cutting, tissue damage (mechanical damage, thermal necrosis, cavitation) but also the potential to aid regeneration. We will make world-leading advances in ultra-high speed imaging measurements and biophysical analysis, complementing advances in histology and clinical assessment, to develop a combined approach to the characterisation of both damage and regeneration of tissue. Through this holistic approach to device design, we will create integrated robotic-ultrasonic surgical devices tailored for optimised surgery.

Potential impact
Societal impact will ultimately be the clinical use of the surgical devices we create. We will propose new complex surgeries (with minimal and difficult access) offering high precision. We will deliver semi-automation of many surgical tasks. The programme will therefore positively benefit patient care for the many millions of surgeries carried out annually world-wide. Resulting increases in out-patient procedures will impact health costs significantly. The clinicians in our team and our NHS partners will ensure patient care is at the heart of our research and will provide direct access to the operating theatre for the research team, to direct the innovations. We will partner with the NHS Medical Devices Unit to co-design the research towards translation to clinical uptake beyond the programme and to work with our clinician investigators and partners on clinical evaluations of our devices.

Our partner companies including Stryker, Dentsply, Intuitive Surgical, Kuka Robotics, Thales, CTS and several SMEs are our basis to ensure economic impact and a route to user engagement by embedding co-creation with their established user community networks. Our industrial partners will ensure we embed the regulatory frameworks into the research directions, and will also host our researchers for extended visits, ensuring a pipeline of highly skilled potential employees.

We plan for annual public engagement events, to include Science Festivals. We will organise a special session and workshop on ultrasonics in surgery during our hosting of the IEEE International Ultrasonics Symposium in Glasgow in 2019, attracting clinicians, engineers and companies, to disseminate our research widely. We will run similar and updated versions of the workshop annually at different venues, particularly to include robot-assisted minimal access ultrasonic surgery.

Academic impact will additionally be through publication of research and presentations at key international conferences and engineering and clinical society events.